University of Bradford and Priniciple Healthcare Limited

To develop granulation technology for thermal and moisture sensitive nutrition supplement molecules thus reducing production cost, generating intellectual property, and strengthening the company research base.